Common threads in the theories of Local Cohomology, D-modules and Tight Closure and their interactions

Many theorems in Commutative Algebra can be proved by showing that:
(1) if the theorem fails, one can find a counter-example in a ring of prime characteristic p (i.e., a ring which contains the ring of integers modulo a prime number p), and
(2) no such counter-example exists in characteristic p.

Step (2) above is often much easier to prove than in characteristic zero because of the existence of the Frobenius function f(r) which raises r to the pth power. This functon is an endomorphism of the rings, i.e., it has the property that f(r+s)=f(r)+f(s), and surprisingly, gives a good handle on many problems in characteristic p.

During the course of development of the study of commutative rings of prime characteristic, various notions and techniques were introduced, e.g., a certain tight-closure operation of ideals, certain structures on ``large'' objects called local cohomology modules, and differential operators acting on these rings. The objects and their associated techniques have proved to be very successful in tackling algebraic and geometric problems, and the interactions between these concepts turned out to be especially fertile.

I propose to study these interactions further with the aid of a research assistant, and to apply the resulting techniques to the solution of several outstanding problems in my field.

Potential impact
Good progress in any one of the objectives of this project would be regarded by many experts in my field as a significant mathematical advance. Moreover, the cross-fertilization of ideas across different areas in algebra has the potential to introduce completely new ways of thinking about these areas and novel techniques for the solution of problems.

In particular, any progress in the application of D-modules techniques to commutative algebra has the potential to make problems in this field amenable to the tools of D-module experts in the UK.

Work on this project will give an excellent opportunity for a young researcher to acquire a broad experience in several related areas of research.

It is very likely that the RA will be chosen from outside the UK, and by giving talks in seminars will present local staff and postgraduate students an opportunity to learn about research done in other research centres.